IMPROVING THE CLINICAL APPLICABILITY OF PATHOPHYSIOLOGICAL MODELLING OF HYPOXAEMIA USING ROBUSTNESS ANALYSIS

The proposed research collaboration will explore the use of robustness analysis methods from advanced control theory for the development, validation and improvement of physiological simulation models. In particular, the applicants will focus on the development of improved models for understanding and managing hypoxaemia and apnoea, which can be validated across representative patient populations, thus significantly enhancing their clinical applicability.